A novel, single cell characterisation, dispensing and imaging platform for accelerated biopharmaceutical development

Sphere Fluidics Limited is an SME focusing on the development of novel, single cell analysis technologies. MedImmune, the global biopharmaceuticals arm of AstraZeneca, is a pioneer in biopharmaceutical discovery and development. Both companies have pooled their synergistic, science skills to propose the development of a unique, integrated microfluidic instrument that uses miniaturisation and novel chips to process pools of cells and rapidly isolate single cells for applications in biopharmaceutical research and development.